Hailer IP Support

Hailer produces the stories and imagery that define brands, grow followings and improve performance. This is done through the regular and ongoing provision of digital marketing content to clients whose businesses are either too small to have an in-house marketing department, or who have such provision but lack content to satisfy their current strategy. Hailer is seeking assistance with copyright licensing for its relatively unique business model, to ensure that its most valuable asset (its creative output) is suitably protected.